"Made in Europe?" Japanese 'transplants', economic nationality and the European Single Market for cars, 1973-1994.

I seek to investigate how the emergence of Japanese 'transplant' car factories in Europe in the 1980s
posed profound legal and political questions over the 'economic nationality' of goods manufactured
by foreign-owned corporations within the European Community (EC). I intend to demonstrate how
the creation of a European Single Market for cars was heavily contingent on an EC-Japan agreement
in ways that complicate prevailing theories on European integration that stress intra-EC bargaining
at the expense of global conjunctures. In doing so I will illuminate how political and socio-cultural
factors inflected the interaction between foreign direct investment and external trade issues.